Improving cancer risk stratification using population based patient characteristics and cancer genotype

Cancer and chronic illness pose an enormous burden on population health, leading to demand on NHS services and socioeconomic cost. Genomic analysis of cancer to guide personalised therapy is now routine. There is an increased risk of developing cancer when other clinical diagnoses or anomalies in routine blood tests are present. This project will investigate the molecular profile of cancers analysed in routine care and determine the impact of chronic illness.